Consumable Plastic Packaging

We all consume soft drinks, and Britvic's brands are some of the UK's best loved -- Robinson's squash, in particular. But we also love the planet, and we want to reduce the plastic in our lives.

Britvic is committed to a programme to reduce its plastic usage. It is looking to develop new formats for delivery of soft drinks, which requires a dissolvable, food-based alternative to plastic. Xampla has developed a plant-protein material which can be eaten like a food but performs like a plastic. The project scopes the feasibility of Xampla's materials in Britvic's new concept, so we can continue to enjoy the drinks we love while protecting our planet.